Project Recover and unBuild: Beyond WEEE regulation

We are investigating the feasibility of using Kyocera products to drive new industry programe for the recovery, disassembly and reprocessing of materials, including those marked as critical by the EU, used in electrical goods. The hope is to retain all the materials value within the UK economy, increase supply chain security and decrease the environmental impact associated with mining raw materials.